eyond the Standard Model at the Intensity Frontier (working title)

Naturalness and other considerations suggest new degrees of freedom at or near the TeV energy scale. Such degrees of freedom can be probed through precision indirect observables, such as rare flavour-changing and CP-violating processes.

We will follow a two-pronged approach. We will develop bottom-up, model-independent analyses based on current and future experiments, inspired in part by anomalies in the LHCb data set and comprising technical and phenomenological work. This will be complemented by and connected to model-dependent studies, of supersymmetric and/or partial-composite extensions of the Standard Model.

This project is part of a programme that ultimately aims to identify the successor of the Standard Model.